Visualising the early secretory pathway in situ

All eukaryotic cells are organised in membrane-bound compartments which perform essential and distinct functions dependent on their protein, lipid and small molecule composition. Several highly regulated transport pathways ensure that the right components are transported to the right organelle at the right time. Complex multicellular organisms use membrane transport to secrete proteins to the extracellular environment, including hormones, immunoglobulins, and components of the extra-cellular matrix (ECM). Many ECM components, including collagen (the most abundant secreted protein in animals) are very large proteins, which pose a challenge for intracellular membrane transport systems. Dysregulation of collagen secretion is linked to a number of diseases, including genetic defects in cartilage formation that arise from mutations in membrane-transport components, as well as organ fibrosis that happens upon excessive collagen deposition during wound healing. Fibrosis can develop upon injuries caused by a number of common conditions such as diabetes, hypertension, cardiomyopathies, hepatitis, idiopathic pulmonary disease, cancer, and more. This can in turn lead to failure of vital organs as parenchymal tissue is disrupted by excessive ECM. Consequently, severe fibrosis is estimated to account for up to 45% of all deaths in the developed world. Despite its fundamental importance in health and disease, we still do not fully understand how large ECM components are transported between membrane compartments and secreted to the extracellular environment. In this grant, we aim to illuminate the membrane transport pathway that mediate collegen secretion using advanced imaging methodologies.

Technical abstract
Roughly one in three eukaryotic proteins are translocated into the endoplasmic reticulum (ER) upon synthesis, and from there enter the secretory pathway to reach the Golgi apparatus and be sorted to their final destination. ER exit is accomplished by the coat protein complex II (COPII), which mediates the selective transport of thousands of proteins with wide variations in shape, size, biophysical characteristics and abundance. In the widely accepted view of COPII-mediated protein transport, five essential proteins (Sar1, Sec23, Sec24, Sec13 and Sec31) assemble on the ER at specific locations known as ER exit sites (ERES). Here they remodel the membrane into coated vesicles while simultaneously selecting proteins to be incorporated for transport. These vesicles travel to the Golgi apparatus where a membrane fusion event releases the cargo proteins. Despite clear evidence for the vesicular transport model in some organisms, the organisation of the early secretory pathway in animal cells remains debated, due to clear differences in the range of transport distances, the need to secrete large cargoes, and the higher complexity and presence of unique protein components. For example, cTAGE5 and TANGO1 are known COPII interactors that are essential for collagen secretion, and are only present in higher eukaryotes, but their specific function is unclear. Many models have been proposed for ER exit in animal cells, but It has been difficult to obtain direct evidence to support any of these models, meaning that the mechanism of ER exit in animal cells remains fundamentally unknown. In the proposed work, we will use advanced cryo-imaging approaches to answer outstanding questions:
1. What is the organisation of the early secretory pathway in mammalian cells? Do COPII-mediated transport mechanisms depend on cargo load, size and/or ERES localisation?
2. What is the role of TANGO1-cTAGE5 in COPII organisation?
3. How are large cargoes such as procollagen transported?